User Trials of an Adaptively Controlled Renewable Heating System

Sharp Laboratories of Europe Ltd (SLE) has developed an adaptively controlled hybrid-renewable residential heating and hot water system that can provide 100% of a household’s annual space heating and hot water requirements. The system has very low predicted operating cost and carbon intensity and is designed to be suitable for retrofit to a large proportion of UK housing stock. In addition, the system minimises the use of grid energy and the controls shift load to off-peak times. Domestic heat accounts for 15% of the UK’s carbon emissions, making the rollout of economic low-carbon home heating essential to meet emissions targets. Market interest in electrification of heat, managing residential PV output, and providing consumers with smart flexible home energy management systems provides the context for developing and trialling this system. This project to field-test the installation and in-use performance of the system in a range of homes is a collaboration between Sharp Laboratories of Europe, Good Energy, Thermal Earth, and renewable installers.